The use of GaN Transistors as radiation hard high-voltage switches

A new type of transistor has been identified for the switching of high voltage in the extreme radiation environment present at the inside of the detectors at the Large Hadron Collider located near Geneva in Switzerland. These transistors allow us to switch part of our detectors on and off remotely, increasing the robustness of our experiments to component failures during its 10 year lifetime.